Coventry University and SEL Environmental Limited

To deliver the benefits of green space and wildlife friendly habitat into the heart of urban areas. Provide new green roof designs and material composition that result in demonstrable, quantified urban, ecological benefits.